Characterisation of anucleate cells.

Industrial microbiology is progressively improving through the increasing knowledge/usage of bioinformatics and metabolic exploitation in microorganisms, this has resulted in economically viable yields of a range of products from renewable fuels to novel enzymes (1). Production of some compounds can interfere with normal metabolic functions which, in turn, may activate secretory and protein expression stress responses which decreases yield (2). As this area of microbiology expands the need for a robust chassis which can produce potentially toxic compounds also increases. This project aims to bypass cellular stressors by developing a bacterial anucleate compartment where biosynthetic pathways can be overexpressed in a range of chassis, such as Bacillus subtilis, Escherichia coli, and Synechococcus elongatus.